Describing Chemical Simulation with a Bayesian Worldview

This project will develop statistical methods to quantify uncertainty in chemical simulations, aligning with EPSRC's Computational and Theoretical Chemistry theme. Simulations often struggle to match experimental timescales, forcing trade-offs between accuracy and tractability. A Bayesian approach, using probabilistic models validated by predictive power, could improve simulation-experiment comparisons.

Machine learning force fields (MLFFs) offer near ab-initio accuracy with classical force-field efficiency, enabling better system dynamics analysis. This project applies Bayesian methods to Quasi-Elastic Neutron Scattering (QENS), extending McCluskey et al. (2024) to quantify uncertainty propagation in key physical quantities like the incoherent structure factor.

Combining conventional and MLFF-based molecular simulations with experimental QENS data, the study examines three model systems: benzene (van der Waals), ethylene glycol (hydrogen-bonding), and BMIM-PF6 (ionic). These provide diverse molecular interactions to benchmark method validity and limitations. The work aims to enhance simulation reliability for experimental techniques like X-ray diffraction, neutron scattering, and quantum computing algorithms.

Reference: McCluskey, A.R., Coles, S.W., & Morgan, B.J. (2024). Accurate Estimation of Diffusion Coefficients and their Uncertainties from Computer Simulation. arXiv:2305.18244.